The IHGC architecture for Mixed Criticality Embedded Systems

The Integrated Hardware Garbage Collector (IHGC) is an experimental architecture that introduces hardware support for automatic memory management in embedded systems. IHGC imposes a novel memory model and implements an innovative technique for allocating memory. An early feasibility study found that IHGC offers many benefits over traditional software garbage collection while requiring minimal code changes to existing applications. In particular, IHGC performs automatic bounds checking and prevents memory leakage making it attractive for use in Mixed Criticality Systems (MCS) where safety, reliability and predictability are paramount. The aim of this project is to show that IHGC can be used in Mixed Criticality with real-time requirements. Furthermore, an extension to IHGC will be proposed to guarantee process memory isolation without relying on the traditional Memory Protection Unit (MPU) used in modern embedded systems. The outcome of this project will show the feasibility of IHGC for Mixed Criticality Embedded Systems.